Characterisation of modern aircraft gas turbine volatile particulates and their impact on the environment

Modern aircraft engines emit a complex mixture of gaseous and particulate material. While some of
this particulate material is a primary emission, there are a species of particulate matter which forms
downwind of the engine, known as volatile particulate matter (vPM). The goal of this PhD is to
better characterise the source and formation of vPM and their potential impact on the environment.
The research involves working closely with Rolls-Royce to develop vPM measurement and
sampling methods, obtain datasets from aircraft gas turbine combustion and analysis of existing
datasets from previous international measurement campaigns.
With a nonvolatile particulate matter standard set to be implemented on aircraft engines in 2020,
characterising vPM will be needed to inform regulators on a possible future vPM international
aviation standard. A robust sampling and measurement methodology will need to be developed if
such a standard is implemented. There are several key knowledge gaps which need to be
addressed if the aerospace industry is to reduce vPM to below an applied standard. For example,
there is a paucity of information regarding the influence of both fuel types and lubrication oils to the
quantity of vPM emitted. The planned projects going forward include research conducted at both
Rolls Royce facilities at Derby & Port Talbot, researching fuel & lubrication oil influences on a
helicopter GNOME engine & the influence of alternate fuels respectively. Research conducted in
the 2nd year of this project will be conducted at a Rolls Royce international facility, which will be
conducted on only the cumbustor component of an aircraft engine. This will ensure that the vPM
results are entirely without influence from lubrication oils, providing a valuable comparison of the
effects of fuel types & lubrication oils on vPM.